Triggered Self-healing in Molecular Chain Mail. Stimuli Responsive Mechanically Interlocked Polymers.

Triggered Self-healing in Molecular Chain Mail. Stimuli Responsive Mechanically Interlocked Polymers.